Swoosh - Innovation

Swoosh Teachers is looking to research potential ways to improve the cyber security of our online English teaching website, between the UK teachers and the Hong Kong primary school students subscribed to the website. This involves password protection and a whole host of other safety measures, which will allow is to be much more competitive and safety conscious.